Expanding Urban E-mobility

This project builds on two previous IUK projects to further develop the unique UEone pop-up charge point, designed to accelerate electric vehicle (EV) adoption in urban areas by solving the problem of charging for the 43% of UK households without off-street parking for charging, vital for The Department for Transport to achieve the objectives set out in the 'Road to Zero' strategy.

Learnings from current trials in Dundee and Plymouth indicate that if the UEone could be developed to operate on sloping streets as well as flat or nearly flat streets, then it is estimated that this could double the number of hubs that could be deployed and accelerate the rollout of infrastructure in dozens of towns and cities across the UK. As market adoption of EVs begins to accelerate in the UK, it is projected that the UK's current public infrastructure total of 33,000 chargepoints needs to be expanded to over 500,000 chargepoints by 2030, to serve what is estimated could be 11 million plug-in electric vehicles. It is essential therefore, that all charging use cases are developed. And with 130 million on-street parking spaces in Europe (Qpark) there is strong export potential. Globally, the global electric vehicle (EV) charging infrastructure market, is estimated to be as high as $2.7 trillion to facilitate EV adoption by 2040 (Morgan Stanley).

This project therefore is to take our innovative further by designing, prototyping, testing and costing for manufacturing a modified version of the UEone that will achieve this goal.